Patenting of High Energy Battery Electrode Material

The Oxford based Sigma Lithium Ltd has developed a new anode material for primary and rechargeable lithium and lithium-ion batteries. The new technology has a potential to deliver a two fold increase in energy density for advanced lithium-ion batteries. The company is applying for the patent protection to secure its priority for batteries used in a variety of applications including energy storage and electric vehicles.